Normative Regulations of Discourses About Misunderstood Sexual Obsessions: a Netnographic-Supported Corpus Linguistic Study

By mixing quanti-qualitative corpus linguistic (CL) approaches with critical discourse analysis (CDA), this netnographic-supported interdisciplinary study aims to further our knowledge of the under-researched and misunderstood manifestations of sexual obsessions in Obsessive-Compulsive Disorder (OCD). Rooting the current project in Health Communication and Queer Linguistics, it will contribute to theoretical discussions of normativity in sociolinguistics and promote the use of CL in humanities research more broadly that could inform clinical understandings of mental health. The results may improve the clinical assessment of these often-misdiagnosed obsessions. Moreover, it carries an action-oriented goal in the creation of an online forum to support and guide sufferers to appropriate treatment.

THEORETICAL BACKGROUND
Although Obsessive-Compulsive Disorder (OCD) is stereotypically associated with cleanliness, order, symmetry, and perfectionism, it is unknown to the wider (clinical) population that intrusive sexual thoughts are commonly experienced by up to 25% of OCD sufferers (Grant et al. 2006). These can be about any taboo forms of sexuality or about one's valued gender/sexual identity (Gordon 2002), where sufferers pathologically fear becoming homosexual (Williams 2008), heterosexual (Goldberg 1984), or transgender (Safer et al. 2016), depending on one's own personal identification. Since sexual obsessions are under-studied, they are often dramatically misunderstood and misdiagnosed (Glazier et al. 2013). Ignoring that they are - unlike sexual fantasies - unpleasant (Gordon 2002), therapists might wrongly identify them as symptomatic of e.g. pedophilia, or internalized homophobia. Researchers argue that genetics and sociocultural factors may shape the content of obsessions (e.g. Fontenelle et al. 2004; NICE 2006), and that moral judgments surrounding gender/sexuality create sexual obsessions (Gordon 2002). While discourses of gender and sexuality generally reflect normative regulatory forces (Cameron & Kulick 2003), no studies have explored how normativity shapes sexual obsessions precisely. Rooted in Health Communication and Queer Linguistics, the current project aims to fill this gap.

RESEARCH QUESTIONS
In order to better understand the experiences of people dealing with intrusive sexual thoughts and, more specifically, to scrutinize how normative ideas about gender and sexuality interact with these obsessions, the following research questions will be considered:
RQ1: How does normativity manifest itself when sufferers communicate their sexual obsessions?
RQ2: What are the quantifiable linguistic-discursive strategies or patterns of such processes?
RQ3: What kinds of sexual identities emerge out of such normative processes?

METHODOLOGY
Data will be gathered via netnography, i.e. ethnography applied to online communities (Kozinets 2010), from a self-created, public, Anglophone online forum and analysed in combining CL with CDA (Baker et al. 2008). This framework of analysis will both quantitatively and qualitatively examine how sufferers' discourses of sexual obsessions are shaped by gender/sexual norms. Considering that many sufferers are currently spread across several online support groups for OCD, creating an online forum is not only a cheap way to gain access to ready-to-use CL-applicable data, but will also gather these otherwise hard-to-reach participants. The target audience (ca. 100-200 men & women) will be gathered through advertisement on different online platforms, charities, and personal contacts. While registering in the forum (which entails in providing demographic information such as age, gender/sexual ID, etc.), participants will give informed consent after reading ethical information. It is hoped that the corpus of data will be at least 250'000 words long.